Identification of novel targets to control coccidiosis in chickens

Coccidiosis caused by Eimeria is the most important parasitic disease in chickens, costing the UK poultry industry ~£100 million annually[1]. Recent figures indicate that 97% of UK broilers are reared using anticoccidial drugs[1]. However, reliance on anticoccidial drugs is increasingly problematic: resistance is common and products available for use are dwindling. Alternatives include vaccination using live parasite vaccines, although uptake has been limited. New options are required for control of coccidiosis, including new drugs and vaccines that are cheaper and more easily scalable. Data-led approaches to identify and prioritise drug and vaccine targets are becoming available, offering new opportunities.
Protein-protein interactions (PPI) underlie most cellular functions where host-pathogen interactions commonly determine the outcomes of infection. This project will focus on host-pathogen interactions during Eimeria infection to identify and prioritise hubs and bottleneck proteins in the network as new drug and vaccine targets. Graph-based machine learning allows inference of structure and exploitation for rewiring events during infection. We have started to generate host-pathogen interactome maps for Eimeria tenella infection in chickens using graph-based machine learning. The models generated advance our ability to identify key proteins that act as 'brokers' in essential parasite PPIs. A complementary bioinformatic vaccinology approach (e.g. [2]) will be used to prioritise candidates for vaccine development. The studentship will benefit from a BBSRC funded project developing Saccharomyces cerevisiae as a vaccine delivery vector (BB/V01613X/1), using the vector as a convenient 'plug & play' approach to screen candidates for vaccine efficacy.